The new private educational sector in Chile:entrepreneurialism and competition

Privatisation of public education is a global concern worldwide. It has been extensively studied particularly in countries where the private involvement in educational provision, decision-making, and funding has increased in the last decade. With notable exceptions, the research agenda on public/private education has been mainly focused on what can be called the production function assessment of public/private performance: the relative effect on learning gains in standardized tests of public/private schools. This project has a different focus: aiming to understand 'entrepreneurial' and 'competitive' logics of action and how they may be being reshaped in the light both of private sector expansion and recent policy regulations.

Chile has a large private educational sector which is currently being reshaped by a series of major reforms. In 2008, the fixed voucher state amount per student was changed, becoming relative to student economic backgrounds. In 2009, after student demonstrations, two key policies were introduced: (i) subsidised private schools were forced to run just one business in order to ensure a focus on education and not on other economic sectors; (ii) student selection was forbidden until 6 grade, which was permitted and widely used by the private sector. Currently, ground-breaking reforms are going through Congress which aim explicitly to modify private sector practices. The three reforms are: a new policy on admissions, the elimination of for-profit prerogatives, and the removal of co-payment.

In this context, this research project aims to deal with the following questions: are (and if so how are) the changes in regulations of the public/private relationship transforming the private sector regarding the entrepreneurial and competitive aspects of its logic of action? How will these changes affect the relationship between the private and public sectors?

The project will have a strong empirical base. Focusing on new private providers since 2008, it will use a mixed methods approach in different fieldwork sites to gain understanding of the role of the private educational sector at local level in non-economic spheres, particularly its relationship with public education, families, and local communities, and to shed light on the relationship between policy changes and market transformation.

The project is a collaboration between the Catholic University of Chile and the University of Manchester and offers the opportunity for comparative persectives on the evolution of privatisation in these two countries.

Potential impact
A positive impact is expected in at least three substantive aspects: public and policy influence, training of junior researchers, creation of a sub-disciplinary area.

Public and policy influence: privatization in education is a longstanding part of Chilean educational history. It is a cultural feature of Chilean society as well as an arena for debate between a range of social actors. Likewise, there is a long and well-established policy agenda dealing with the private sector in education. Therefore, new understanding of this prominent sector of educational providers will contribute to national debates at the level of government, congress, think tanks, and social movements. The lack of research on this topic means this project will be a much-needed source of knowledge to advance research-based political and policy debates. This goal to influence the debate is highly viable since Chilean researchers on the team, and particularly their previous research contributions, have had a marked public influence on the discussion of policy since their findings have been considered to be part of the national evidence for debate of current educational reforms (indeed, recent findings by A. Carrasco, C. Flores, and F. Torche were used in the research for the draft law sent to the National Congress by government). New understanding about the private educational sector will produce greater knowledge and reflection in order to address future assessment, policies, regulations, and support for the educational sector in Chile

Training of junior researchers
The research project will include five junior researchers who are at different stages of their academic career

Creation of sub-disciplinary area
As has been argued, mixed education provision in Chile has been studied predominantly from the standpoint of economic disciplines. Privatisation and marketisation have other social and educational dimensions which have so far been neglected by Chilean educational research. Recently, there has been some incipient sociological production (Raczysnki et al., 2012; Carrasco & Flores, 2014) which this research project will contribute to expand and institutionalise. The project will produce articles, seminars, a generation of graduate students, public influence, and international collaboration, in order to establish basis for a new sub-discipline within the study of privatization in education. Importantly, the study will also produce new approaches, concepts, and empirical design and material to advance this field.